The Big Picture:Adapting PhotoVoice to enhance psychological, social & cultural insights into & prevention & treatment of youth substance use in India

This project focuses on understanding the lived experience of young Indian people around risk, recovery and resilience in relation to substance use disorder (SUD). The goal is to increase knowledge, enhance the voice of young people, and inform practice through impacting policy and promoting public awareness. Our visual participatory method - PhotoVoice (PV) - centralises the lived experience of young people in efforts to understand, prevent and intervene - at both a service and policy level - in substance-use-related mental health difficulties in India. The research will be conducted in Assam and we will explore transferability to other Indian States.

Global mental health strategies prioritise adolescents given their potential trajectory towards lifelong disadvantage. Poor mental health in young people is also a risk factor for SUD, and the Childline Foundation reports that 13% of people using substances in India are children. In the National Mental Health Survey of India 2015-16, Assam has the lowest prevalence of mental disorders so offering an opportunity to understand psychological, social and cultural resilience. Even so, in Assam stigma around mental health problems is high, the treatment gap immense, and The Assam Report of The India Survey classifies adolescent SUD as an urgent problem.

Our aims are to:
-enhance psychological, social and cultural insights into the experience of risk, resilience and recovery with regard to youth substance use in Assam
-promote young Assamese people's voice with respect to substance use in order to reduce stigma, raise public awareness and inform mental- and public-health policy and practice
-learn if and how PV can be adapted in culturally-sensitive ways to enhance local mental health services seeking to prevent and treat youth substance use in Assam.

We will conduct photo-led interviews with: (i) ~fifteen 15-18 year olds successfully refraining from substance use despite being at increased risk; and (ii) ~fifteen 19-24 year olds in successful recovery from SUD. These will be analysed using Thematic Analysis to explore protective and enabling factors around risk and recovery and will shed light on complex psychological, familial, social and cultural pathways to, and away from, SUD. Our innovation of PV is to extend it to participatory film-making. Hence, participants will be invited to make a poster of their photos to inspire ~6 short, resilience-focused films on the issues at stake and the changes they feel could best address them.

We will also explore how evidence informs mental health policy and practice in Assam. We will review key policy documents and conduct ~15 interviews with purposefully-sampled stakeholders. Material will be analysed using Framework Analysis. We will hold 3 stakeholder workshops to credibility check our assessment of conceptualisations, practices and research-policy pathways, and to help plan public awareness and policy-directed activities.

In relation to potential applications and benefits we will:
-launch a social media mental health photographic campaign to raise awareness and understanding of how young people manage risks around substance use in order to stay well;
-strengthen research capacity through training staff in our Partner Organisations in the design, delivery and analysis of PV and support them drive implementation where it will improve services;
-promote PV as a low-cost, easy-to-implement tool initially targeting prevention and treatment of SUD;
-develop an ESRC-compliant, open-access, educational, and resource e-mental health website including easy-to-use, culturally sensitive guidance on how to deliver, analyse and evaluate PV mental health projects, through to flexible ways that outputs can inform service development;
-engage with key decision-makers pan-India who are able to facilitate wider service and/or policy level implications of outputs and contribute to the development of an Assam State mental health policy.

Potential impact
We anticipate the following people and organisations will benefit from this research in the following ways.

Young Indian people at risk of, and suffering, substance use disorder (SUD)
We will communicate our research so as to raise awareness of substance use and mental health from a young person's perspective and prompt new conversations about risk, recovery and resilience. First, we will organise a public and policy awareness exhibition in central Guwahati. (Potential) service users, Partner Organisations and other stakeholders and policy-makers will be invited to a public discussion of project implications. Second, the exhibition and related workshop will be taken to a large health policy event in Karnataka. Third, the exhibition will form the cornerstone of a knowledge and cultural exchange event hosted by Leeds Cultural Institute at which our Consultant from MIND India (Goswami) will be key speaker. Fourth, we will launch a social media mental health photographic campaign to raise awareness and understanding of how young people manage risks around substance use in order to stay well.

Partner Organisations
We will strengthen research capacity through training staff in each PO in the design, delivery and analysis of PhotoVoice (PV) and will support them drive implementation where it will improve services. We will invite trained staff to join Emerging Voices for Global Health of which Prashanth of our Advisory Group is Chair.

Mental health service delivery organisations pan-India and, potentially, globally
We will promote PV as a low-cost, easy-to-implement tool initially targeting prevention and treatment of SUD. Through planned workshops and Steering Group meetings, we will explore the response of our POs to experience-based knowledge, collaborate to utilise knowledge gleaned for organisational development and be advised by them - and by our Advisory Group - on facilitators and barriers to the uptake of PV by other mental health services and users in India. We will communicate our project widely to stimulate interest from mental health organisations beyond Assam, beginning with our launch at MIND India's International Conference on Positive Psychology where we will hold a workshop with key stakeholders to discuss project aims and situate it in local context. We will continue to establish new connections via MIND India and our Advisory Group, appointed to represent North, South, Southwest, and Northeast India. We will select 3 prominent Indian mental health organisations seeking service development to whom we will showcase the potential of PV inviting knowledge exchange on transferability. We will develop an open-access, educational, and resource e-mental health website.This will include easy-to-use, culturally sensitive guidance and information on how to deliver, analyse and evaluate PV mental health projects, through to flexible ways that outputs can inform service development. UK-hosted, the website will be a forum for an international community of researchers and practitioners working to increase user experience and voice in mental health services.

Government of Assam
We will engage key decision-makers in Assam and pan-India who are able to facilitate wider service and/or policy level implications of outputs. Via planned knowledge exchange workshops, we will learn how to capitalise on existing pathways for impact and to 'package' outcomes to ensure maximum acceptability, relevance and usability. Embededness of the project within the routine practices of mental health facilities and continuous engagement with key decision-makers will ultimately ensure the longer-term sustainability of changes in mental health policies and practices. Securing as Adviser Chowdhury of the Assam Regional Institute of Mental Health will enable us to contribute to the development of an Assam State mental health policy as recommended by the Institute in its State report to the National Mental Health Survey of India, 2015-16.